Prediction of Patient Prosthesis Mismatch in Patients with Aortic Valve Replacement

Aortic stenosis is a common and serious heart valve disorder that, if untreated, can lead to high morbidity and mortality. The primary treatment for severe symptomatic cases is surgical aortic valve replacement. However, prosthetic valve replacements can sometimes result in patient-prosthetic mismatch (PPM), where the valve is too small, leading to insufficient blood flow or high pressure gradients. PPM is linked to increased risks of stroke, renal failure, extended ventilation times, and prolonged ICU stays. It also can cause left ventricular hypertrophy, further deteriorating cardiac function and increasing patient risk. The project aims to create a computational model to predict PPM before aortic valve replacement using patient-specific data. Objectives include constructing 3D geometries of the aortic root and aorta from CT and MR images, and developing a model to simulate blood flow dynamics. This will help assess PPM risk and aid in selecting appropriate prosthetic valves and treatments. Patient data will be sourced from Royal Victoria Hospital's cardiology databases, including blood pressure, cardiac output, and imaging data. The 3D geometries will be reconstructed and analysed using fluid-structure interaction techniques in LS-DYNA software.